Supporting Mental Health in Young People: Integrated Methodology for cLinical dEcisions and evidence-based interventions

Anxiety disorders’ diagnosis, decision and treatment processes are still uncertain and inconsistent especially in a fast-evolving real world where stressors affect people in different ways. SMILE aims to improve the quality of mental health management and ensure affordable services by sharing information, providing scalable digital tools, and ensuring personalized decision-making and evidencebased interventions in an effective way. To achieve these goals, SMILE will develop mainly Open Knowledge Platform (OKP) and interactive gamification tools. OKP will bring together healthcare professionals, scientists, policymakers, businesses, and citizens to codesign effective decision strategies and unlock access to meaningful knowledge. Gamification will provide self-assessment, learning, and self-care services for young people to develop thinking, coping, and doing skills. Hence, SMILE will be able to integrate and analysis at least 7 different diagnostic data from clinical data to daily living parameters. Also, SMILE will assist primarily clinicians and help patients through 3 decision-making tools. The analytics and predictive tools will support practitioners in understanding the associations between risk factors, and anxiety, and recommending interventions in a personalized way. The SMILE digital tools and services will be implemented and validated in eight real-life strategic case studies, in 7 different European countries: UK, Germany, Cyprus, Poland, Slovenia, Spain and Italy, to reach TRL 7. Also, a systematic upscaling method will be deployed to sustain our program and ensure the continuity in the post-project. SMILE will deliver durable legal, socio-economic, gender and environmental values for the benefit of healthcare professionals, patients, EU SMEs and society at large. Finally, SMILE has strong multidisciplinary skills and is composed of one leading research center, 5 SMEs, 3 pilot centers, 4 public universities, and 1 policymaker from 9 European countries.